Additional Equipment for Consolidated Grant supporting Cambridge HEP group

The Cambridge HEP group develops advanced detector systems for use in its research work at the Large Hadron Collider. This equipment grant will purchase a sophisticated microscope which will be used to make precision measurements of the detector components during assembly.

Potential impact
Industrial partners working with CERN will also benefit from technology transfer related to large-scale semiconductor sensors.

The general public will benefit from scientific advances made possible by the new equipment.